University College London and The Dentist Balham Limited KTP 24_25 R3

To develop and embed a product development function at a Dental Automation Research Company and Practice through the creation of an innovative automated dental suction arm. This project aims to enhance efficiency, improve patient care, and advance the integration of robotics in dentistry, setting a new standard in dental technology.